Delivering Renewal And Innovation To Mass Vehicle Electrification Enabled By V2X Technologies (Drive2X)

This multidisciplinary four year project aims to establish a solid scientific base and stakeholder awareness for mass deployment V2X solutions. DriVe2X will develop new knowledge, tools, models, and technologies to cope with a V2X-based mass EV deployment in future. It will study and consolidate the understanding on the behavioural uncertainties linked to V2X and develop policy tools to support increasingly complex decisions on V2X roll-out in European smart cities. DriVe2X will implement advanced artificial intelligence techniques that efficiently capture the flexible energy potential from smart charging in building parking lots, homes, and charging stations, and match it with the distribution networks’s localized needs in order to research dynamic marketplaces for exchanging and trading V2X flexibility locally. DriVe2X will develop next-generation slow, lower-cost bidirectional charger units (from TRL3 to TRL7), that will be tested under different use cases in five demonstrators. DriVe2X embrace the EV user’s perceptions and expectations as critical success factors in V2X uptake and upscaling to a mass deployment future. Thus, DriVe2X innovates by inquiring and eliciting the social determinants of V2X, explicitly including it in the development of novel V2X technologies, tools and solutions. DriVe2X’s overall objective is to contribute to accelerate the uptake of V2X by i) deepening the state-of-the-art knowledge on this nascent field, ii) developing new V2X technologies and solutions suitable to mass EV deployment and iii) producing policy tools and insights in support of relevant decision makers. DriVe2X will advance state-of-the-art in V2X flexibility markets by establishing novel retailed marketplace, V2X charger technology by making them smarter, more efficient, cheaper and compact, the social side of V2X by providing empirical patterns and V2X upside studies by developing mass-deployment scenarios and roll-out strategieso project summary